Agent-based controllers for electric vehicles and micro-generators

The concept of intelligent autonomous software for controlling domestic appliances, small domestic generators and electric vehicles has been studied extensively within the last years. The academic partners of this project have developed and tested two software systems for controlling (i) electric vehicles (EV) battery charging and (ii) domestic generator emissions. The operation of both systems has been tested experimentally.
This project will look at ways to bring these two software systems from a conceptual level to a real product/solution. This product/solution can be used by businesses in the future energy market to control electric vehicles and domestic generators, bringing benefits both to these businesses and to the end-user.